Humanitarian Protection in an Age of Asylum

As a result of the civil war in Syria and the international community's ineffective response in the region, 1.2 million Syrians fled to a mostly unwelcoming Europe. European states failed to reach consensus on how to respond to the 2015 refugee crisis, thus challenging the presumption that they are committed to fulfilling their 'Responsibility to Protect' (R2P) as agreed in 2005. Under R2P, all Member States agreed to use 'diplomatic, humanitarian and other peaceful means to help protect populations from mass atrocities'.

My PhD examined how the UK defined its responsibilities to Syrian refugees fleeing mass atrocities during 2014-2016. The UK restricted access to asylum and encouraged resettlement in the region due to security concerns. Due to public pressure following tragedies in the Mediterranean, the UK implemented its largest resettlement programme to date. The response was not due to perceived obligations under R2P or the 1951 Refugee Convention. Instead, my PhD revealed that the UK misunderstands R2P, conflating it with military intervention, regime change and political transition.

There are three aims of the fellowship, which contribute towards my goal of an academic career that informs policy and practice. The first aim of the fellowship is to contribute significantly to the academic scholarship by disseminating, through 4* publications and participation at academic conferences, the first in-depth study of how the UK understands its international responsibilities for protecting people from mass atrocities.

The second aim of the fellowship is to inform, educate and ultimately impact policymakers and practitioners working in mass atrocity policy in the following ways:

My research on the UK's implementation of its international protection responsibilities will be provided to relevant civil society organisations in order to inform their advocacy to UK government officials around developing more coherent mass atrocity policies. These practitioners have requested the findings to be translated into policy briefs because it is the first in-depth study of the relationship between R2P and refugee protection.

The research will also be used to co-produce policy briefs with the proposed partners for a launch of the findings in Whitehall for UK officials in the FCO, DFID, Parliament and the Home Office in order to inform the UK's developing mass atrocity policy. Collaboration with these partners is now crucial because: (1) I need to continue the discussions I have already begun in government for maximum impact potential; and (2) the partners have wider contacts in government beyond my own, and those contacts have requested the findings.

Further, my research is the only existing study of how the UK, or any liberal democracy, implements R2P, which will inform Europe's understanding of its international obligations as it redesigns its current mass atrocity policy. This will be achieved by collaborating with the policy directors of PA and ECR2P as they have asked me to contribute my findings and participate in this European initiative.

The third aim is to identify and apply for research funding for a project that builds on a key theme of my PhD that liberal states cannot be presumed, just by virtue of their democratic label, to adhere to or implement human rights norms, particularly in the context of asylum seekers. This post-fellowship research will explore how liberal states respond to private citizens who violate or resist domestic laws and policies in order to defend refugees' universal human rights. I intend to apply for Research Council funding; however, I will attend University of York's "Preparing for Fellowship Success" where I will undertake training to identify and apply to the most appropriate funder for this follow-on project.